Hindsight App

The expert will help us to understand risks & possible solutions to storing sensitive data on mobile/cloud & will educate our team on thinking in a security first mindset. Delivering a unique product across multi platforms, we are seeking expertise across all devices. This is a necessity as current cybercrime is impacting the SME community with a serious loss in IP, financial & reputational losses. Loss of trust is most damaging hence, why we would like an expert to look at our security set-up.